LAPS (Learning Analytics for the PMLD Sector)

The key aim of the LAPS (Learning Analytics for the PMLD Sector) Project is to demonstrate that it is possible to significantly improve the learning effectiveness of content that is delivered to learners with Profound and Multiple Learning Disabilities (PMLD).
The use of learning analytics to improve the learner experience in standard education has increasing importance. There is no equivalent approach for people who suffer PMLD. Novel electronic delivery coupled with activity-derived analytics for each individual learner provides a first-to market opportunity.
The innovation in the LAPS Project is based upon the creation of the new:
a) Set of data analytics that will be used to interpret the raw information obtained from the learning activities. Standard analytics techniques will be used but the interpretation will be based upon detailed knowledge of low incidence accessibility learning activities and achievements;
b) Intelligently sequenced learning for low incidence accessibility-oriented content, based upon insights that have been gained from the learning analytics obtained from the use of prior learning activities.
There is no agreed content pedagogy to meet the needs of those suffering PMLD and there is no way to measure the learning effectiveness of that content. If learning analytics can be acquired, suitable recommendations for the design and use of such content can be established.
The significant societal impacts that will accrue to users from this new approach are:
a) Personalised Learning Activities where content is tailored to the specific learning
objectives and needs of the individual learner. This will enable the learner to receive the best learning experience available at the point and time of delivery.
b) Personalised Learning Reports that allow teachers, guardians and content designers to create and support more focused and timely learning activities that can be tuned at the point of delivery to match the needs of each individual learner.